University of Sunderland and Team Fostering KTP 24_25 R3

To develop an advanced digital system for foster care management that replaces manual processes, aiming to improve operational efficiency and decision-making in the social care sector.